Interconnections and interdependences in hydrometeorological risk management in a climate change context. Analysis of systemic vulnerabilities in the

Physical vulnerabilities contribute greatly to human, economic and infrastructure losses associated with hazardous events, and yet they remain poorly understood and challenging to visualise and communicate. This project aims to assess and map vulnerability hot spots in northern Chile, which host communities, water resources, energy and mining accompanies which are globally-significant critical infrastructures highly exposed to geological and hydrometeorological hazards. These hot spots will be critically assessed using GIS tools and R. The data gathered and generated will be combined with survey studies to understand perceptions of risk, hazards and vulnerabilities in this region. The aim is to portray critical spatial and temporal components of vulnerabilities exposed to various natural hazards in order to highlight areas more vulnerable. The maps will be evaluated and tested to help communicate findings to stakeholders in the most effective way.

The project will provide useful and usable maps to those who need it most in formats that are relevant, functional and
easy to use. The maps will be tailored to the needs of end users using citizen science methodologies, which will be achieved by testing them with a variety of potential user groups. Specifically, map design, construction and interactivity will be co-produced iteratively with potential users throughout the project. The measure of the impact of the research will be the application of the tools by the external project partners.